Discovery and development of large/diverse user-friendly panels of novel biocatalysts

This project aims to use cutting-edge high-throughput proprietary bioinformatics software, called "Filter-BLAST", in conjunction with the ever rapidly expanding DNA databases, to efficiently and accurately identify at the in silico level 500 key target enzymes, representing a diversity of 10 key biochemistries currently missing from the synthetic chemists enzyme toolbox. Advanced/proprietary high-throughput cloning technology (previously developed by Prozomix using TSB funds), called "GRASP", will then be used to rapidly clone the target genes selected and develop the encoded biocatalysts to cost-effectively populate 10 large/novel screening panels of key enzymes, and provide these materials to the biocatalysis community for screening towards specific individual biocatalysts of interest. After discovering enzymes fitting their exacting requirements, commercial quantities in animal-free, BSE-TSE certified form from Prozomix will be used to establish the new IB applications in the UK.